Understanding and measuring the impact of complementary therapies in palliative care

Background:
An increasing number of people are living at a palliative stage of a terminal condition. At this stage, people often experience changes in physical functioning and a range of symptoms which increases their needs for support to reduce physical, psychological, social and spiritual distress. Conventional medical treatments are not always sufficient however, so Complementary Therapies (CT) have become a popular and accepted adjunct. CT are offered to varying degrees within mainstream health care systems. In palliative care, CT are frequently offered as part of a holistic care package and made available in UK hospices and cancer support centres. Despite this popularity there is limited evidence on the effectiveness of CT due to poor quality data and trials design issues.

Method:
Focusing on aromatherapy, massage and reflexology, a mixed methods programme of research will be conducted which aims to:

1. Understand the disparity between the outcomes used in trials of CT in palliative care populations and the range of patient reported benefits.
2. Develop with patients, therapists and family carers an outcome measure that minimises any mismatch between what patients' seek and what is measured in clinical trials.